Sheffield Hallam University and Stylex Auto Products

To use advanced ergonomic evaluation and engineering design tools to develop a methodology for the design and validation of lightweight homologated vehicle seats with enhanced user comfort and safety to be used in caravan, automotive, motorhome, marine, rail and aviation applications.